Sinclair Condiments Co

To investigate & develop methods for sauce production. These will include measuring pH levels & water activity levels for product shelf life, methods of fermentation, methods of drying ingredients, blending ingredients using these methods, developing methods for making chilli sauce using fermentation & drying techniques & using test heat using the Scoville scale.